Towards enhanced local community protection of pre-Hispanic cultural heritage assets in the Peruvian Andes in the face of climate change

Climate projections for the Peruvian Andes indicate rising temperatures, more variable rainfall, reduced snowfall during the wet season (November–April), lower water availability in the dry season (May–October) and glacier retreat. In response, the Peruvian National Strategy on Climate Change and the National Adaptation Plan highlight the need for proactive, community-based adaptation measures (Branch et al, 2023; http://dspace5.filo.uba.ar/handle/filodigital/18315). Our project directly addresses two interlinked challenges: (1) improving water storage and management to enhance availability in the face of climate change, and (2) ensuring adaptation measures are authentic, sustainable, and grounded in local knowledge.

Water is the single most threatened natural resource in the Peruvian Andes due to climate change, and high-altitude (over 2500 m asl) water management Cultural Heritage Assets (CHAs) represent a critical, underutilised resource for climate adaptation. These include micro-dams, artificial wetlands, canals, reservoirs and amunas, all of which originate in the pre-Hispanic period (pre AD ~1532), demonstrate sophisticated engineering knowledge, and form part of an integrated agro-pastoral farming system. Throughout the Peruvian Andes, these CHAs are ubiquitous; a proportion of which remain in use, others are abandoned. Beyond their technical function, CHAs embody Indigenous knowledge, social practices, and cultural heritage, making their protection and revitalisation central to both environmental sustainability and community resilience.

To address these challenges, we will enhance our collaborative network linking local communities, NGOs, provincial authorities, and national ministries and institutes, international organisations and universities. This network will serve as a platform to consolidate Traditional Ecological Knowledge, co-develop policy approaches, and implement sustainable protection strategies for water management CHAs. The project is organised around four network-oriented objectives:

Traditional Ecological Knowledge and Practices – Engage communities in the regions of Ancash and Ayacucho to document diverse perspectives on the value and meaning of CHAs, ensuring ancestral expertise remains central to water management solutions.
Legislative and Policy Framework – Work with state water and heritage authorities to map and analyse policies, identify gaps, and integrate findings into a co-produced policy framework that strengthens CHA protection and governance.
Participatory Policy Development – Use the network to co-develop culturally relevant, community-supported policies that integrate CHAs, traditional knowledge and modern technologies, providing guidance for sustainable water management under climate change.
Knowledge Exchange and Capacity Building – Strengthen collaboration between communities and authorities to promote the protection, maintenance, and long-term stewardship of water management CHAs as tools for climate adaptation.

By focusing on networked collaboration, this project not only seeks to protect and revitalise water management CHAs but also to embed Indigenous knowledge and community participation at the heart of climate adaptation planning. The anticipated outcomes include strengthened recognition of CHAs as vital assets, enhanced resilience of local agro-pastoral systems, and the creation of sustainable, inclusive pathways for the protection, rehabilitation, and promotion of water management heritage across the Peruvian Andes, and indeed within South American and globally.